Characterising NAT10: identifying molecular mechanisms and synthetic rescue pathways in progeria and physiological ageing

Theme: Bioscience for Health

Inhibition of the acetyltransferase activity of the N-acetyltransferase 10 (NAT10) protein has been shown to have profound positive effects on both cells and mouse models of premature ageing; however, at the outset of this project, the pathways it was involved in remained largely unexplored. Briefly, this project set out to identify, characterise and derive mechanistic detail surrounding the functions of NAT10. To this aim, we investigated both the interactome and acetylome of NAT10 and are focussing on a subset of the hits identified to gain insights into NAT10 functions in normal and ageing cells. This will provide further characterisation into the mechanisms by which NAT10 functions and led to the better understanding of what appears to be a critical node in nuclear envelope regulation, ageing and disease.